Patient centered design of the worlds first self-applied medical grade ambulatory EEG device.

1 in 100 people have Epilepsy. This chronic brain disease has many sub-types and requires individualised treatment to help patients become symptom free.

To support patients and clinicians we are developing a discreet wearable device to be worn by patients that will accurately monitor seizures and associated neural activity. This information will be fed back to clinicians to support treatment decisions and help patients achieve remission sooner.

The scope of this project covers patient and clinican involvement in the product design.